Understanding FMDV persistence in African buffalo

Technical abstract
We have recently identified depots of non-replicating FMDV in lymphoid tissue draining the head and neck of cattle [13], sheep and buffalo after recovery from acute infection . The focus of this proposal is to determine whether these depots act as an archive of the population of viruses that have circulated in the animal since the onset of infection. A diverse population of viruses may be present in these depots as a result of the complexity of the initial inoculums, mutations and recombination occurring during virus replication and repeated infection with multiple strains and serotypes.